Unlocking the value of open data

Users of open data often rely on complex Boolean queries to search and access their collections. Yet they, along with users of many other search tools, find the formulation and manipulation of such queries cumbersome and inefficient. Given the ubiquitous nature of this problem and the increasing significance of search as a means to unlock the value of open data, there has to be a better way.

UXLabs is developing a radical alternative to traditional query formulation. We are creating a novel, visual framework which allows users to express themselves in a manner that is simple and intuitive and directly leverages the interaction patterns and metaphors of consumer touchscreen devices. The outcome is a new approach to query formulation that moves beyond the traditional mouse, keyboard and screen to deliver a more immersive, visual user experience.